Development of an Intelligent Technology Platform to Optimise Refrigerated Food Delivery Efficiency by Utilising Excess Vehicle Capacity Across Multiple Distributors, thus Reducing Congestion and Emissions (Matrix Reloaded)

TGMatrix is a rapidly growing UK-SME specialising in urban living. The founders have a significant combined experience in commercial food delivery and regulatory requirements. The company hopes to improve the traffic congestion and vehicle emissions inherent in food delivery by developing an advanced software solution aimed to improve food delivery management and collaboration.